Bio-Electrochemical System for Product Recovery from Spent Substrate Coffee waste

This project aims at the conversion of waste coffee, an abundant sub-product of the coffee industry, into value-added
compounds through the application of bioelectrochemical systems called microbial fuel cells (MFCs). In MFCs, the
metabolic activity of microbial communities attached to an electrode converts energy-rich organic matter into an electric
current. In these systems, modifications in the operation conditions can be applied to direct the activity of the
community, towards the synthesis of compounds of interest. This project will explore the feasibility of using coffee waste
as feedstock for MFCs, with the view of developing a scalable technology for production of added-value biochemical or
platform chemicals.